Developing the feasibility of local perovskite solar cell manufacturing; supply chains, indigenous and sustainable materials

This project aims to evaluate the feasibility of establishing local manufacturing capabilities for perovskite solar cells (PSCs) by investigating supply chains, indigenous materials, and sustainable development pathways. In addition to exploring locally sourced, sustainable materials for PSC production, the research will quantify waste generation and assess the potential for using secondary materials within the manufacturing process. This dual focus on waste reduction and material reuse seeks to address environmental impacts associated with PSC production, reduce reliance on imported, high-impact materials, and strengthen regional supply chains. By examining the availability, compatibility, and performance of alternative, locally derived materials, this work aligns with goals for a sustainable energy transition and energy access in developing regions, advancing scalable manufacturing solutions that support economic resilience, lower production costs, and promote environmentally responsible technology deployment